Technical feasibility of in vitro cartridge for in-home monitoring of hormones for faster diagnosis and personalised management

The Unravel Mini-Lab is a revolutionary at-home hormone monitoring device designed to transform how perimenopause and other hormone-driven conditions are diagnosed and managed.

Hormone-related conditions affect billions of women worldwide. Yet current diagnostic methods rely on infrequent, one-off blood tests that capture only a snapshot of hormone levels. This limited approach fails to reflect dynamic fluctuations throughout the menstrual cycle. As a result, it leads to delayed diagnoses, trial-and-error treatments, and significant impacts on quality of life.

The Unravel Mini-Lab aims to solve this problem through a simple, non-invasive approach, subject to proving technical feasibility. Women provide a saliva sample using a single-use cartridge, inserted into a palm-sized reader. Within seconds, the device analyses multiple hormones simultaneously and transmits the data to a companion app. This builds a rich picture of hormone patterns over time. It enables users to track fluctuations, correlate symptoms, and monitor treatment efficacy.

This project focuses on developing the cartridges that will enable daily testing and complete cycle monitoring. If successful, these cartridges would enable future NHS pilots. If feasibility is demonstrated, the pilots will generate vital evidence of the device's clinical value for women with perimenopause.

In parallel with clinical innovation, Unravel is committed to minimising environmental impact. We are exploring the use of paper-based strips and recyclable components to reduce reliance on plastics and landfill waste. Waste-conscious design and environmentally friendly manufacturing processes will be integral to product development. Our goal is to achieve a sustainable, scalable solution for at-home testing.

By equipping women and clinicians with detailed, longitudinal hormone data, the Unravel Mini-Lab will revolutionise perimenopause management. It will improve diagnostic accuracy, enable personalised treatment, reduce avoidable healthcare visits, and empower women to take control of their health. The resulting dataset will also support ongoing research and innovation in women's health. This will help address a longstanding data gap.